Multi-modal event classification of social media content where training data is limited and/or emerging

Event classification is important for many downstream applications. Breaking news event classification can help journalists triage large volumes of user generated content (UGC) from social media, classifying events and ranking content for efficient human verification within breaking news timeframes (i.e. 20 minutes to verify eyewitness content and publish a story before other news agencies publish story first). In the defence sector Open-Source INTelligence (OSINT) analysis is used during active military operations, and event classification helps filter and rank content for human analysis, prior to generating distilled verified intelligence reports for command and control. Many of these downstream tasks have low training resources (i.e. limited annotated data of emerging events) making them challenging.Within a range of research communities (NLP, audio processing, machine learning) multi-modal deep learning models are generating a lot of excitement as they are delivering breakthroughs in performance compared to single modality models (e.g. text-only models). Audio has often been overlooked when compared to the text/image/video modalities, but offer significant potential to supporting classification of events (e.g. wind noise during a tornado event; fans cheering during a sports event; gunshots during an eyewitness terror event).This project will explore multi-modal event extraction [Li 2021] [Lamsal 2022] and focus on text and audio modalities. It will bring in two more exciting research areas, few-shot learning [Wang 2020] for event extraction andlifelong learning[Biesialska 2020], and explore how multi-modal event extraction models can perform for problem areas where training data is limited and/or emerging. Recent work on few-shot lifelong learning[Mazumder 2021] could be used as a starting point; this work is image-focussed so we could adapt it for text and audio modalities with event classification. The model's ability to reduce catastrophic forgetting and overfitting could be evaluated, and ideas from deep active learning [Ein-Dor2020], around using latent space to
guide training data sample selection, explored to optimise strategies for adding new classes & replaying old ones during training.We will make use of existing large scale event extraction community datasets (e.g. Audio Event Dataset [Google Audio Event Dataset] with 8M youtube clips and HAVIC dataset from linguistic data consortium [HAVIC dataset] with 3,800 hours of user-generated videos). We will also look to engage industrialists (e.g. DSTL) for real-world case study problem areas with challenging datasets to test our multi-modal models upon.